University of Portsmouth and Purpose Disruptors Limited KTP 23_24 R5

To develop the idea of Advertised Emissions into a rigorous and reputable global standard in order to meet the growing demand for companies in the advertising industry to drastically reduce the greenhouse gas emissions associated with the consumption that the industry influences.